Generating IP Revenue using Copyright Enforcement & Brand Protection

Wellman Photography is setting up systems to generate added value to our pool of digital assets (Photos) by implementing a system that enables us to enforce our digital rights as a part of our IP strategy.

This will encourage our present and future clients to use our photos legitimately without causing unnecessary infringements but most importantly create adequate assurance and confidence in our brand